Teesside University and Lionweld Kennedy Flooring Limited KTP 25 – 26 R3

To establish a digital production and operations capability by embedding and exploiting a People-Process-Data-Technology framework that catalyses sustained organisational transformation and enables strategic market growth.